Performing 'Monstrosity' on the British Stage, 1637-1737

Tracing performances of 'monstrosity' in diverse dramatic forms, ranging from 1630s court masques to the
experimental theatre staged around the 1737 Licensing Act, this project explores stage 'monsters' and the
extraordinarily embodied performers portraying them. By demonstrating that stage 'monsters' frequently
transcend their status as signs to be read by talking back, it asks whether performing 'monstrosity'
enabled extraordinarily embodied performers to exercise agency. It proposes a novel theoretical
framework describing the theatrical processes through which creators and performers imbued stage
'monsters' with meaning and explores ways in which audiences experienced, interacted with and related
to staged portrayals of 'monstrosity'.